University of Lincoln and New England Seafood International Limited KTP 23_24 R1

To develop an innovative thawing process for multiple fish species and formats, which balances benefits across ecological, environmental, and operational aspects. Using a blended approach across manufacturing and scientific disciplines, we will challenge established industry practice, advancing the understanding of the freeze/thaw process and creating opportunity for wider industry adoption.